The Role of Values and Participation in Judicial Deliberation and Mental Capacity Law

The empowering principle within the Mental Capacity Act 2005 in England and Wales (MCA) means that the participation and values of individuals with impairments are accorded importance in decisions about their care and treatment. Whether this empowering ethos has been realised in judicial practice is an urgent cause for concern. Judicial discretion currently determines the extent to which P (the subject of proceedings) is involved in decision-making about his or her capacity or best interests, rendering the participatory ideal of the Act contingent on the outcome of judicial deliberation. Some judges meet with P and make decisions in light of P's participation in proceedings; others argue that P's participation is relative to P's proximity to the capacity threshold. These discrepant practices are further complicated by the UN Convention for the Rights of Persons with Disabilities (CRPD) which requires that the rights, will, and preferences of persons with disabilities ought to be respected (Art. 12) and such persons are to have effective access to justice on an equal basis with others (Art. 13). The possibility that judicial practices around P's participation in legal proceedings violate core principles in the MCA and CRPD suggests a pressing need for further critical scrutiny of the nature of judicial deliberation in mental capacity law.

This project will clarify the normative function of values in judicial deliberation about (a) P's effective participation and values, (b) mental capacity, (c) best interests in mental capacity law, so as to ensure that such deliberation stands on clear justification. Judges in the practice of mental capacity law are consistently charged with making difficult decisions, ranging from whether or not P's testimony should have weight in deliberations, to judgments about P's care and treatment, which could result in P's death. Such decisions will invoke practitioners' deeper intuitions and values that go beyond legal principles. The project undertakes a long overdue analysis of this phenomenon in mental capacity law, which will demand interdisciplinary methods drawn from social science, philosophy, and legal analysis. The project will also have significant broader implications, such as improving transparency in judicial deliberation process and influencing future policy guidelines and rules around the participation and empowerment of individuals with disabilities in decisions which fundamentally affect their lives.

Judicial deliberation determines both procedural decisions (i.e. meetings with P, the extent of P's participation in proceedings) and substantive decisions (i.e. P's capacity and best interests, the weight of P's values in such decisions). Particularly in ethically fraught cases featuring incommensurable values, published judgments can appear as post hoc justifications or impressionistic weighing exercises, with little discussion of how values influence such decisions. Further clarity about the deliberative function of values is necessary if certain judicial decisions in mental capacity law are to be explicable and justifiable. The project aims to:
- Improve empirical knowledge of how judges currently invoke values in making procedural and substantive decisions in mental capacity law;
- Provide a robust theoretical account of the obligations that are owed to P in light of legal and ethical principles of participation and empowerment and construct a defensible model of judicial deliberation which can help give effect to such principles;
- Utilise this broadened empirical and theoretical understanding to construct urgently needed practical tools and principled guidelines which can be used by legal practitioners (i.e. judges, representatives, and advocates) so as to realise the court's obligations to P in ways that are aligned with MCA principles and CRPD commitments.

Potential impact
Beneficiaries outside academia include:
- Domestic/international legal professionals, i.e. current and future judges, legal representatives, non-legal advocates
- Judicial training bodies
- Policymakers
- P and P's family
- Medical and social care professionals
- Society

Five pathways (Ps) will ensure reach and significance of impact to these different communities.

P1 involves the collaboration and co-production of knowledge with legal practitioners. A judicial reference group will be formed, both of participants in the research as well as comprising part of the project's advisory group (AG). The project has already secured the support of the President (Sir James Munby) and Vice-President (Charles J) of the Court of Protection (CoP). Research collaboration with profession-leading organisations, such as The Advocate's Gateway (TAG) and 39 Essex Chambers, will help produce findings that are far-reaching and practicable. As key stakeholders in mental capacity law, these three groups will together provide a practice-based evaluative perspective on the project's findings, ensuring outputs are well-targeted and capable of initiating attitudinal shifts in legal practice.

P2 involves the construction of continuing professional development training tools for legal professionals (i.e. judges, legal representatives, and advocates). An online toolkit will be submitted for consideration to TAG. This toolkit will provide principles of good practice that conform to the MCA and CRPD, as well as guide value self-reflection amongst professionals to accord with the project's transparency agenda. Uptake of results and training guidelines will be promoted to presenters at the Judicial College, to be included in their presentations and seminars for judges nominated to sit in the CoP and other areas of the law where the effective participation of vulnerable witnesses is an issue. Workshops targeting legal representatives will also be developed and delivered. Suggested developments to the Equal Treatment Bench Book will be submitted for consideration to the Judicial Studies Board, with particular focus on the ethical, legal, and practical obligations to P and the process of value reflection that is suitable for judicial deliberation.

P3 will construct two policy recommendation documents based on our findings, to be submitted for consideration to the ad hoc Rules Committee of the Court of Protection and policy-makers at the Ministry of Justice. These will help initiate potential changes in current rules, policies, and legislation.

P4 engages with an international audience to disseminate our practical outputs beyond the domestic jurisdiction. The MCA is viewed as one of the most developed pieces of legislation of its kind, meaning our training tools, rules and policy recommendations will be transferable to other jurisdictions (i.e. Ireland, Australia, Singapore, USA). The confirmed inclusion of key international stakeholders in the AG will help such dissemination. Existing collaborative links with other legal jurisdictions amongst our team will also be pursued further.

P5 focuses on public engagement: the ultimate beneficiaries of practices compliant with the empowering ethos of the MCA and CRPD will be users of the CoP, such as P, P's family, and wider society. Service-user led groups, such as VoiceAbility Advocacy and PohWer, will be engaged in two ways: a representative from VoiceAbility will be part of the AG and our findings will also be disseminated through VoiceAbility's networks / social media and at PohWer's annual MCA conference. Through existing journalistic contacts with our research team, we will seek publication in media sources, such as BBC News, the Today Programme, and The Guardian, to promote the public interest viewpoint of our project, which will be served too through the maintenance of a project website and social media presence that includes publically accessible documents and educational videos.